University of Ulster and Advanced Care (NI) Limited

To validate and implement an innovative proactive homecare moedl commissioned bu public sector and/or individuals; utilising an open standards-based technology platform supporting the care circle of vulnerable people in the community.